AHRC Centre for Chemical Characterisation in Heritage Science (C3HS) at the University of Bristol

This project establishes a single-institution world-class "one-stop-shop" UK centre for mass spectrometry (MS) to serve the heritage and archaeology communities.
The University of Bristol (UoB) has a long history of research involving the development and translation of pioneering applications of mass spectrometry (MS) techniques to heritage science. These approaches help determine the nature or origin of heritage objects and materials, establish calendrical dates and inform conservation strategies. The past three decades witnessed an explosion in the development and application of chemical and isotopic analyses, providing new ways of understanding the use of natural materials in the human past. At the University of Bristol, we have invested substantially in this research area with world-class expertise, dedicated laboratories and instrumentation routinely used across the Schools of Arts, Chemistry and Earth Sciences for analysis of organic materials, from parchments to mummies to coprolites. Radiocarbon analyses are performed upon all the major material classes using our ultra-compact high precision AMS at the Bristol Radiocarbon Mass Spectrometry Facility (BRAMS), with single-compound 14C analyses a particular specialisation.
C3HS integrates four major areas of molecular and isotopic analysis capability under one organisational umbrella to serve the heritage communities, including radiocarbon dating (including single-compound), light stable isotope analysis (C, N, H) of single organic compounds, molecular characterisation and quantification of organic compounds including high-resolution and tandem mass spectrometry, and inorganic analyses including in-situ 87Sr/86Sr analysis using laser ablation, as well as more traditional thermal ionisation mass spectrometry. The investment to upgrade ageing instrumentation to state-of-the-art models will provide a world-class, fully-coherent offering and expand capacity to embrace additional demand, upscaling our offering to the wider heritage sector. This includes a gas chromatograph-high resolution accurate mass mass spectrometer (GC-HRAM MS) to facilitate routine identification and unambiguous structural characterisation of organic molecules, a preparative-GC-MS for the isolation, structural verification and purity determination of single compounds for radiocarbon dating, and laser ablation refurbishment to facilitate our new offering of in-situ 87Sr/86Sr analyses to the heritage sector.

We will support users to design and conduct a holistic suite of complementary and analytically-cutting-edge analyses of heritage materials. The Centre will (i) provide a findable and accessible route for external heritage users to connect with these cutting-edge facilities, (ii) provide expert support in multi-analytical project design, and (iii) provide access to a suite of world-class facilities spanning a breadth of separation and characterisation techniques for organic heritage materials, including training, analytical and interpretative support. This model provides a considerably simplified access route for users, enabling integrated project design and realisation to optimise quantifiable research gains.